A naturally inspired industrial biotechnology route to the manufacture of a novel biopolymer with unique properties

Synthomer and Ingenza will continue the collaboration begun in a successful TSB co-funded Feasibility Study. Synthomer have identified a market gap for a product which if made using industrial biotechnology would have improved properties and none of the drawbacks of similar materials made by existing manufacturing technologies. They anticipate that this product would be rapidly assimilated into one of their key market areas due the improved characteristics. Synthomer are a top 5 global supplier of emulsion and specialty polymer company with vast experience in this target market. Ingenza are a biotechnology enabler who develop novel bioprocesses using proprietary technologies. Ingenza will develop a bioprocess by creating a GM microorganism capable of manufacturing Synthomer's product. Following the successful completion of the programme, Synthomer and Ingenza expect to enter into a lasting collaboration to optimise a sustainable manufacturing bioprocess for this unique product.